Cyber security for IP and DATA

Cybercrime is a complex and ever-growing issue, with consequences for businesses ranging from sensitive data to serious financial blows. Bio-Cite Ltd is developing innovative agricultural biotechnology products which are traded nationally and internationally. It is essential to secure the company's intellectual property at various stages against cyber-crime and develop a secure online platform to conduct business.